Impactic Volunteers - Process Automation for Growth

**Impactic Volunteers** is a social enterprise that curates unique, skills-based volunteering events ('**Impactathons**'), where corporate employees solve real-world challenges for charities.

Impactathons align to charities' priorities, and impact is maximised by leveraging and developing each volunteer's unique skillset. Impactic provides relevant training and support for volunteers and charities.

**Volunteering is made easy for all stakeholders**, enabling more people to enhance their skills whilst solving pressing societal challenges:

* **Charities**: high-quality, free support from skilled volunteers
* **Companies**: more skilled, engaged, productive workforce plus enhanced CSR/ESG metrics
* **Corporate Volunteers**: enhance career-relevant skills and experience, whilst working on real-world projects that interest them and make a difference
* **Tech Firms**: engage next generation analysts to use their tools, and bring charities up the digital learning curve

Example partnerships:

* **Charities**: British Red Cross, British Heart Foundation, Young Minds
* **Tech**: Microsoft (via 'Tech for Social Impact'), Women in Data

Here is what our stakeholders say about Impactic:

* _"Having these skills invested in the charity for 1 day is probably equivalent to me working full-time for 6 months!... This is going to give us the foundations we need to take the charity to the next stage."_ (Sara Willcox, GRACE)
* _"Outputs were extremely helpful and are already feeding into our backlog and future plans. I learned a great deal from this session, but most of all for me, this was really fun!"_ (Paul Remic, British Red Cross)
* _"I've never been to an event like this before and it definitely won't be my last! It was just fantastic and shows that skills-based volunteering is the future."_ (Chris Lines, Microsoft)
* _"I wish there were more volunteering opportunities like this... I actually learned something whilst also giving back."_ (Volunteer)
* _"I enjoyed and was inspired by the large-scale impact that we created in such a short period of time through collaboration and application of professional skills."_ (Volunteer)

Impactic is committed to making a positive impact on the world. We will use the Innovate UK Award to support process automation solutions. This step-change will allow us to scale faster, building **a future where people can use their skills to create lasting impact**, whilst inspiring a new generation of socially-responsible innovators.

**Impactic Volunteers - real skills, real insight, real impact!**